MedUsA - usable strong authentication in the eHealth industry

MedUsA explores the opportunity to provide the healthcare industry with a uniquely easy-touse,
secure way to authenticate online access to modern eHealth systems. Building on
iProov’s unique core biometric technology, it would be accessible via all smartphones, tablets
and laptop PCs. Its simplicity will serve clinicians, researchers and patients, who will benefit
from its accessibility. This study examines the numerous special product requirements, routes
to market and constraints to determine how this exciting possibility may feasibly be brought
to market in one of the largest but most complex vertical markets in Britain and the world.